PayAsYouSay.com - technology to drive prompt supplier payment

SMEs in the UK are owed £35.3bn of trading debts and are waiting 30 days longer than the
agreed terms to receive payment for services. The late payment culture in the UK is
detrimental to SMEs and the economy and must be addressed.
This submission proposes a simple technology solution which can address the problem.
The author is a chartered accountant, who also has four years of venture capital experience,
who is currently an owner of a small technology business which experiences the late payment
issue from its customers.
Passionate about delivering a solution, the author wishes to study the detail in a formal
manner and confirm the appetite for the technology before considering the best next steps for
development.